A hybrid model for predicting the probablity of very extreme rainfall

A hybrid physical-statistical model for very extreme rainfall statistics will be crtically examined. This model will be tested against mesoscale model simulations and its limitations explored numerically. In particular two hypotheses will be examined. The first hypotheis is that regional simulations of very extreme rainfall are consistent with the proposed hybrid model. The second hypothisis is that the hybrid model is suitable for finite time periods and can be adjusted for non-stationary parameters.